ULTRAN - Ultra-Lightweight Transmission & Driveline

The ULTRAN transmission & driveline research project will develop complimentary lightweight technologies in order to deliver a step-change in transmission and driveline weight. Using the latest developments in sustainable materials, coupled with novel manufacturing processes and pioneering computer aided analysis techniques, an optimised passenger car drivetrain will be developed. In addition to delivering reduced fuel consumption and CO2 emissions the technology will contribute to improved vehicle performance, handling and agility at an equivalent cost to todays technology. The project partnership consists of an automotive manufacturer (JLR), material suppliers ( Tata Steel , Lubrizol), design and analysis consultancies (GRM Consulting Ltd, Ricardo), a tier one component supplier ( American Axle Manufacturing) and the Universities of Southampton, Newcastle and Warwick.